Polly: Bridging the gap in Children’s speech and language therapy through AI-powered SaaS

Embark on a transformative journey with 'Polly', a pioneering project led by Key Engineering Solutions in collaboration with BridgeSpeechTherapy. Our innovative AI-powered SaaS redefines speech therapy for children, addressing speech sound delay which is a common speech and language condition.

'Polly' empowers children to independently practice therapeutic exercises, significantly increasing therapeutic engagement. The platform is designed to complement therapists, allowing them to assess a child's needs and set up personalised therapy exercises within the Polly platform. Children are guided by cues and intelligent feedback enabling them to seamlessly practice these exercises in the classroom. The impact of Polly will contribute to the UK government's goal of halving the number of children struggling with communication and literacy.

Public funding is pivotal for expanding our project's scope, engaging partners, and exploring innovative features. 'Polly' aligns with West Yorkshire's HealthTech strategy and showcases our commitment to addressing critical societal challenges through innovative educational technology. Without public funding, the project's progression would be hindered, delaying the introduction of this valuable tool for speech therapy.

Join us in revolutionising speech therapy for children, making it more accessible, engaging, and impactful. 'Polly' is a commitment to enhancing the lives of children facing communication challenges and shaping the future of speech therapy.